Filisia Interfaces

Filisia Interfaces develops the next generation of assistive technology input devices and software that support the rehabilitation of people with special needs.
Our first product Monoma, is a modular, sensor-based, hardware device and a software platform with therapy modules that offer music and light stimuli. The hardware is accessible by people with muscular skeletal, cognitive and neurological disabilities and used for cognitive and occupational therapy. Each software module is a training programme that helps improve specific cognitive or kinetic deficits and facilitates socialisation, memory and turn taking interactions. Monoma also collects and reports data of clients’ physical and cognitive abilities.